PLAZZMID: Evolutionary algorithms from bacterial and bee genomes

Classical evolutionary algorithms have been extremely successful at solving certain problems. But they implement a very simple model of evolutionary biology that misses out several aspects that might be exploited by more sophisticated algorithms. We have previously critiqued the traditional naive approach to bio-inspired algorithm design, that moves straight from a simplistic description of the biology into some algorithm. PLAZZMID uses a more sophisticated process for developing richer evolutionary algorithms abstracted from various processes of biological evolution, with a corresponding richer analogical computational structure. The PLAZZMID approach will be used to explore questions from theoretical evolutionary biology, and to solve dynamic computational problems, such as evolving for homeostasis in a variable environment.